Study of metabolic interdependencies in Saccharomyces cerevisiae for the engineering of synthetic microbial communities

Study of metabolic interdependencies in Saccharomyces cerevisiae for the engineering of synthetic microbial communities